Computer Vision for Modelling Jet Engines

The aerospace industry (and UK manufacturing generally) is developing more capable multi-physics models that enable robust design and in-computer validation. This project will research the use of imaging techniques to measure properties of highly complex aero-engines as a complete system to understand behaviour and to support whole-engine model predictions. The project contributes to several EPSRC research areas primarily "Image and Vision Computing" with impact on the "Manufacturing the Future" theme. The project aims to develop computer vision processes and image acquisition techniques to identify and track components of interest in 3D and to observe these in terms of vibration and temperature. Of particular interest is the ability to make use of natural features and allow retrospective analysis of video data. It is critical that these developments are made with a full and validated understanding of measurement uncertainty.